University of Bristol And Helitune Limited

To develop intelligent health monitoring and prognostic systems for rotorcraft to facilitate advanced diagnostic capabilities for damage, reducing operational costs and improving safety and reliability.